Investigation of Eruptive Variability in Protostars

This project is to investigate eruptive variability in Young Stellar Objects using time series photometry from the UKIDSS, VVV and WISE/NEOWISE surveys and follow up spectroscopy. The project also includes investigation of unusual high amplitude infrared variable stars from UKIDSS and VVV that have resisted classification.